Dissecting the functional impact of natural killer cell receptor variation in cattle

Technical abstract
This proposal will use information from the cattle genome and high-throughput DNA sequencing technology to completely characterise the NK cell receptor gene families in six Holstein-Friesian dairy cattle. This is an economically important breed in the UK and worldwide. By comparing several animals within this breed we can determine the extent of NK cell receptor diversity. Using knowledge of these receptors, we will determine the molecules that they interact with on infected cells to control NK cell function. This will determine if animals that have dissimilar NK cell receptors are likely to respond differently to infection. Finally, we will infect particular cattle cells that are known to activate NK cells and in turn become activated by NK cells. These will be infected with a known economically important cattle pathogen, bovine herpes virus-1. We will then incubate these infected cells with NK cells that express different NK cell receptor genes. By measuring how these NK cells function and how the infected cells respond, it will be possible to determine if NK cell variation causes different immune responses.